The Future Vaccine Manufacturing Research Hub (Vax-Hub) - Additional Funding

This grant provides additional funding for the EPSRC manufacturing hub: The Future Vaccine Manufacturing Research Hub (Vax-Hub)
The funds will support training (e.g. related to GMP, sustainability and EDI); subcontracts (e.g. related to GMP and eQMS implementation, cell bank testing and a leachables and extractables study); events and dissemination (conference attendance, meeting costs, enhanced outreach and public engagement activities); extended formulation work (salaries, consumables, overheads).